A paradigm shift in nitrogen activation for green ammonia synthesis

The future of a carbon-free society lies on capability of storing renewable energy in the long term to align production with our energy demands. In this context, ammonia offers a great versatility as carbon-free energy vector, with a high energy density and existing global transportation and storage infrastructure. This project investigates a new high-risk, but potentially revolutionary, ammonia synthesis catalytic cycle for the direct synthesis of green ammonia using renewable energy, moving away from the conventional Haber- Bosch process.